The Unideal Victim: Unraveling Cultural Narratives Surrounding Victims of Drug-Facilitated Sexual Assault

This study explores how the experiences of victims of drug-facilitated sexual violence (DFSV), and cultural
representations of this experience, demonstrate the unique harms of this violence and its links to broader rape
culture. Survivors of DFSV not only endure the trauma of sexual violence, but also suffer an additional assault on
cognitive function and conscious awareness. In dominant representations of DFSV, trauma is compounded as
victims are denied access to the status of an 'ideal victim' who deserves to be believed, through blaming them for
irresponsibility in drinking or drug use, and portraying them as 'unreliable' because of gaps in memory. Drawing on
feminist research on the significance of cultural narratives in shaping the experience of survivors, the project
involves media and cultural analyses, with a focus on survivor-generated materials, alongside autoethnographic
reflections of my experience as a survivor of DFSV trying to intervene in public narratives.